Trainserv Software User Trial and Preparation for Commercialisation

This project is to help GB rail embrace data and use it to improve services for passengers and cut costs. It is to kick start rail industry adoption of our innovative Trainserv software though user trials to prepare Trainserv for commercialisation and demonstrate the benefits to 8 rail organisations: Network Rail, TfL, HS2 and rail operators including LNER (London North Eastern Railway), MTR Crossrail, GWR (Great Western Railway), GTR (Govia Thameslink Railway) and ARL (Arriva Rail London). Trainserv helps rail organisations put the passenger first, improve timetables, performance, safety and save energy. How? Trainserv democratises data by integrating multiple sources real-time and converting into easy to use information to improve. Data sources include on-train data from the “blackbox” (On-train data recorder/OTDR) and Train Management System, GPS, Timetable Advisory Systems (TAS), signaling, network infrastructure, timetable and we are currently adding passengers. Users include planning, performance, control, station staff, and train crew, in particular drivers and driver managers. Trainserv is a continuous improvement tool to help measure and understand variability on the railway and help rail staff to reduce it. Variability includes train running times and station stop times, and service recovery strategies when there are delays. The trials will help us prepare and improve Trainserv for for widescale rollout and users and organisations understand how they can use the information provided by Trainserv to improve and demonstrate its value to the industry. These rail organisations want to use Trainserv to “do more for less”. Every rail organization we have approached to partner with us for this trial has said yes. They have seen the potential and want to use the trials to help the industry agree and get the December 21 timetable right, improve driving to improve safety and reduce run-time variability and understand and reduce dwell-time variability.